Evidence-led curation skills for sensitive data

Access to sensitive data (including personally identifiable or commercial data, for example) through Trusted Research Environments (TREs) and Secure Data Environments (SDEs) is a powerful enabler of research with vast potential for public benefit, and access to sensitive datasets that are linked together provides an even more powerful research tool. The ability to harness this power hinges on a critical, yet often underestimated, step: data curation (often known as ‘data preparation’ or ‘data management’).

Data curation encompasses a range of actions (including data cleaning, data transformation, metadata creation, and documentation) undertaken to ensure that research data are usable and available for discovery and reuse. It is a highly skilled technical job that requires a multidisciplinary team. Across TREs and SDEs, staff responsible for curating and maintaining data may include data custodians, data managers, analysts, research software engineers, data scientists, researchers, and more (herein we refer to these staff collectively as ‘data professionals’).

However, there is anecdotal evidence of a growing data curation skills gap across digital research infrastructures; such skill gaps risk creating barriers to the progress of research and are compounded for sensitive data where hands-on skills development requires access to secure digital research infrastructure. Whilst this skills gap is often acknowledged, we are not aware of any hard evidence to support what these gaps are and how they may be addressed.
The vision for our project ‘Evidence-led curation skills for sensitive data’ is to: (1) build an evidence-based, prioritised list of data curation skills for sensitive data; (2) develop, assess and evaluate a ‘train the trainer’ model for TREs which, if successful, could be generalisable, remove barriers, and/or provide coordination across sensitive data infrastructure; and (3) foster a collaborative network of stakeholders through an annual Skills Summit, facilitating ongoing dialogue and improvement in sensitive data skills development.
To achieve this, we will engage directly with the sensitive data community to gain a comprehensive understanding of current skills, training gaps and needs across the UK’s sensitive data infrastructure. Our focus will be on assessing the confidence levels in data curation and management within TREs and SDEs, and identifying the most critical and in-demand skills.
By partnering across multiple disciplines and infrastructures, we aim to determine whether these training needs are consistent across the sensitive data community or if they vary by discipline, data type, or infrastructure. This collaborative approach allows us to tailor training requirements effectively, ensuring they meet the diverse needs of the community.
We will leverage safe access to sensitive data infrastructure to pilot practical, hands-on training developed at the source. This method will not only enhance learning but also ensure that the skills being developed are directly applicable in real-world scenarios.
As the demand for sensitive data curation skills continues to rise, this project is poised to play a foundational role in ensuring that sensitive data professionals are equipped with the expertise they need to navigate the complexities of managing and curating sensitive data effectively.